Reel Connections Online Academy

The Reel Connections Online Academy will be a new, online learning programme that specialises in the film and music sectors. With an emphasis on traditional media technologies and culture, but with the benefits and accessibility offered by new digital technologies, our academy will offer a unique portfolio of competitively priced courses and workshops led by highly experienced tutors and practitioners based in our region.

Our aim is to create informal courses with excellent content which moves the students on to a rare provision that offers opportunities for longer-term engagement and builds social connections between creatives living and working in rural areas, bringing together a love for the subjects and practical advice on potential careers.

As it grows, the Reel Connections Online Academy will establish a virtual learning network to continue highlighting pathways to longer term learning and career advancement opportunities. This new peer-to-peer network will be a place for creatives living in more remote areas of our region to better access and share information regarding skills development, career and training opportunities in the film and music industries, offering a gateway into the creative industries.